Future Memory in Place

If there is no true, authentic or essential relationship between people and territory, no primordial tie between body and soil, then how does any one place gain meaning? How does experience of a site and its landscape, or social tools such as citizenship, create a sense of belonging and identity that is associated with locational place? How does an imagined community such as the nation state form, and whom does it include? These are all questions which underpin the current project Future Memory in Place. It follows on from research into these questions that was conducted in the original Beyond Text initiative De-Placing Future Memory and are currently being explored in relation to the ancient world in the project Paradoxes of Place. The historical context, especially one that was highly mobile, is essential for understanding what an alternative non-territorially based sense of belonging may have looked like, and the role of place within it. Such a perspective also encourages a reconsideration of what is meant by the foreigner and migrant. If we are all mobile in some way then how is that mobility distinguished, other than by crossing borders? While these projects look primarily to the past, to better comprehend the production of place, the current proposal looks forward. Its aim is to create an environment that brings together seemingly disparate communities that jointly participate in the construction of place through common experience. In so doing it will enact and disseminate the research findings to a wider public through a collaboration of academic and art practice, generating opportunities for knowledge exchange.\n The focus communities of this project, all based in Swansea, are school students and refugees. They will be engaged through a series of workshops, constructed by the leading Welsh artist Catrin Webster, in collaboration with the Glynn Vivian Art Gallery and the Centre for Migration Policy Research (CMPR), at Swansea University. Journeys will be a central activity, since the shifting from one place to another affects perception, understanding, memory and response. It can be via a small shift from a corner of a room to a window, or journeys across time, space and cultures. Mobility is key to our interaction with the world and is seen as an essential part of our existence; however, within the very mobile nature of being human we also need time to adjust to new environments, to consider where we are. Therefore the workshops create an opportunity to do both; to be mobile and also to be present.\n They will consist of an introduction to key themes through the lens of the ancient world questioning current preconceptions of the migrant and the meaning of place. The artist will lead participants on a journey into the city scape, introducing visual methods to record it, including drawing, colour collection, and digital capture. The focus will be on individual interpretation of communal experience. The journey will then be re-presented in the gallery workshop. The principal method of investigation will be literally beyond text, as this project seeks to give an alternative language to participants, through a focus on visual perceptions and modes of communication. \n Throughout the project there will be an interactive web presence, using the Beyond Text project Web Site and YouTube to allow participants to add journey experiences. These will then be incorporated in new art works through re-mixing. The project will culminate in a public site-specific installation, incorporating the work of all participants and also original pieces by Webster. Providing a new imagined community for those who have conducted the same journeys and jointly created place. The final element will be the design of an education resource, for use in the Citizenship Curriculum, so the findings will continue to be disseminated. With the help of the CMPR it is hoped that there will also be an opportunity to inform current policy on issues of migration.

Potential impact
The whole project is Impact oriented. Its aim is to enact and disseminate the research to the wider community, not in a passive way, but rather through a process of knowledge exchange. Our main aim is to serve as the catalysts for the creation of an alternative imaginary rather than as dispensers of knowledge. \n\nThe Impact may be divided into four categories.\n\n1) The most substantial and the central one of the project is the engagement with the school children and the communities of refugees and asylum seekers. This will be conducted through a series of workshops as described in the Case for Support. We hope to have some 500 - 600 direct participants on the project, with the high potential of additional participants, such as family groups, friends and other members of the public, who will come for the final public presentation and site-specific art installation at the end of the project.\n\n2) We will be using Social Networking Sites such as YouTube, through which to gather and manipulate the data, which will culminate in a jointly created art work. This will allow many more individuals to access the project and its themes.\n\n3) The workshops will be carried out in collaboration with the Glynn Vivian Art Gallery, and will provide an additional educational project for their programme, while allowing us to benefit from their knowledge, infrastructure and facilities to conduct our activity. It will also be carried out in collaboration with CMPR, Centre for Migration Policy Research, and will provide a long term perspective for contemporary approaches to the so called migration 'crisis', and in doing so present some alternative models.\n\n4) The creation of an educational resource at the end of the project will ensure continuing interest in the research themes to a wider audience and also provide an alternative model for approaching the issues of citizenship, identity and migration within the school curriculum.\n\n5) The activities of the project and the final art works that will result from it will be recorded and archived within the publicly available Digital Collection at the University of Exeter. It will be added to the already existing Digital Collection for the original Beyond Text Project, De-Placing Future Memory. This will provide a more permanent location for the project out comes and records.\n